Partnership to ensure the sustainability of a public health palliative care project in Bangladesh through community theater: A follow on project

The aim of this proposal is to follow on the MRC-AHRC(GCRF) funded project titled 'Partnership to ensure the sustainability of a public health palliative care project in Bangladesh through community theatre' and take the existing project activities to a new audience.

Palliative care is essentially care for the dying. While access to palliative care has recently been acknowledged as a human right, providing palliative care has also been recognized as a global health challenge. Almost eighty percent of adults who could benefit from palliative care are currently living in low and middle-income countries and do not have access to the levels of palliative care provision expected in most developed countries.

In this context of global disparity in how palliative care is both framed and practiced authors argue that the quest for a global health system offering universal health coverage should include palliative care as a fundamental goal. As a result public health palliative care - the idea that care for terminally ill people should be returned to communities - has gained global interest.

The current map of world palliative care development shows Bangladesh as being in 'stage 3a', which means that isolated palliative care services and training provision exist. A recent situation analysis revealed that although Bangladesh has approximately 600,000 incurable patients at any point in time, the country only has few palliative care programs that served less than 1500 patients in 2013.

Inspired by other community-driven, public health approaches to palliative care, the Centre for Palliative Care (CPC) of the BSM Medical University (BSMMU) initiated a pilot project in 2015 to provide palliative care in urban slums in Dhaka, through the use of Community Palliative Assistants. An evaluation of the project identified lack of community engagement as a major threat to the sustainability of the slum project. In this context the earlier project aimed to develop an innovative boundary-crossing interdisciplinary partnership to provide support to the sustainability of the urban slum palliative care project in Bangladesh, by developing a culturally appropriate and scientifically sound strategy for enhancing public engagement through 'Community theatre'. The community theatre unit of BRAC, the largest NGO of Bangladesh is currently organizing the theatre performances in the urban slum.
Recently BSM Medical University has received a grant from World Hospice and Palliative Care Association, WHPCA to expand the community based palliative care activities from urban slum to the peri-urban and rural areas of Bangladesh. Accordingly, they have started a new project in a peri urban and rural area near capital Dhaka. This has given rise a new opportunity for public engagement which was not foreseeable at the application stage of the earlier project as there was no indication of such support from WHPCA.
Learning from the community based palliative care in urban slum the project team believe that it is crucial for the BSM Medical University to engage the community from the onset of their project in new peri urban and rural community based palliative care project that they have just started. By incorporating the community theatre from the inception of the new project in peri urban and rural context the community engagement dimensions could be ensured and the mistake of the urban project could be avoided. The experience of the development of the theatre project in urban Bangladesh could be utilized in developing a project for new user community.
The follow on grant will enhance the engagement with, and impacts from the existing AHRC-MRC project. The follow on grant will allow to revise the community engagement strategy for public health palliative care in resource-poor settings through the performing arts to be more comprehensive including experience ranging from rural, peri urban and urban communities of Bangladesh.

Potential impact
Collaboration
This proposed follow on project will strengthen the already developed research network and partnership between academic and non-academic stakeholders from the UK and Bangladesh through the initial MRC-AHRC funded project on the same theme. The project will identify pathways to sustainability by developing a community engagement strategy in public health palliative care in urban, rural and peri-urban Bangladesh through use of popular theatre by bringing together expertise from palliative medicine, public health, anthropology, community development, popular culture and art. The initial partnership has already attracted medical, humanities and art researchers into new and exciting areas of enquiry on public health palliative care. The follow on project will strengthen the partnership and enhance the possibilities to last beyond the life of the project to develop a critical mass for interdisciplinary research in this field in Bangladesh and beyond.
Project sustainability
A modified public engagement strategy developed through this follow on project's community theatre intervention exercise will directly benefit the clients and their carers of the peri-urban and rural palliative care project by enhancing its community engagement and providing means to ensure sustainability. Utilizing the learning from the earlier urban slum project by incorporating the community theatre from the inception of the new project in peri urban and rural context the community engagement dimensions could be ensured, ultimately securing sustainability through the follow on project.
Capacity-Building
In Bangladesh public health palliative care is practiced through often disconnected practitioners and with little input from the research communities. The collaboration thorough the earlier MRC-AHRC project has started to contribute in the interdisciplinary research capacity between practitioners of medicine, humanities, art and community development practitioners and scholars. Bangladeshi partners have started to learn from UK experts about ethnography, ethno-drama, public and informal pedagogy, social and medical aspects of palliative medicine. On the other hand UK researchers have also learned about the local social, cultural and research contexts of Bangladesh. This learning process will be heighten through this follow on project that will include activities across urban, rural and peri-urban community in Bangladesh.
Recognition
The earlier project has already brought palliative care research to the forefront of health research in Bangladesh. In particular, the earlier project has started to extend the knowledge base of public health and art in the field of palliative medicine. This has facilitated for the first time a collaboration between two major institutions of Bangladesh, namely BRAC, the largest Non-Governmental development organization and BSM Medical University, the only medical university of Bangladesh. BSM Medical University has particular influence in health policy of the country thus can influence in bringing palliative care research at the forefront of the research landscape in Bangladesh. The follow on project which will increase the scope of the partnership by extending the project activities from urban poor community to rural and peri-urban community of Bangladesh thus providing a comprehensive understating of the issue.

BSMMU will benefit by learning about community development issues from BRAC, and in return BRAC will learn from BSMMU about public health palliative care, which may encourage BRAC to recognise end of life issues and to incorporate them in its portfolio of activities.

The outputs of the follow on project will include report of the exploratory research in peri-urban and rural community, the co-produced community theatre performance and it's video recording, and a strategy for community engagement in public health palliative care through community theatre in resource poor setting in